Solas-Lung

_Solas-Lung_ reinforces a partnership between BeamLine and University College London (UCL) with the primary project aim to complete the 400 patient first in clinic trial required for developing our technology towards regulatory approval: advancing _Solas-Lung_ to TRL6/7\. UCL have supported IR detection of cancerous cells with \>10 years of ground-breaking research. They are the ideal clinical partner to progress _Solas-Lung_ to the next stage, and complement with world leading researchers, to produce a rounded team to ensure project success.